Maritime Just-In-Time Optimization Interoperable Port Call and Voyage Optimization Tool

Delays within the maritime supply chain can lead to a “hurry-up-and-wait” syndrome of vessels sailing at a predetermined speed to their destination port to find the terminal or port not ready thus waiting at anchorage in the port area. Updated information about current states are not communicated to all partners in the different port call phases. This makes traffic of vessels waiting, entering, and departing from ports challenging. Communicating terminal or port readiness earlier to vessels allows them to adjust speed and save fuel of up to 23% of the overall voyage including the avoidance of greenhouse gas emissions. The average annual waiting time at anchorage is found to be ca. 9% for wet bulk, ca. 9% for dry bulk, ca. 7% for LPG tankers, ca. 7% for dry breakbulk, ca. 5% for container ships, and ca. 4% for LNG tankers. RoRo-vessels benefit from less traffic-condensed port entries and seaways as well as transparent real-time communication of readiness levels regarding ports and terminals as well as multi-modal hinterland transportation critical for RoRo-port departures. MISSION will develop an interoperable digital real-time-based optimization and decision support tool enabling coordinated port call operations planning and execution in terms of time, fuel consumption, environmental impact, and safety spanning the overall maritime supply chain. Stakeholders benefits from increased transparency and information sharing between shipping companies, terminals, ports, and service providers, enabled to optimize their resource and capacity planning including port’s hinterland modalities in compliance with the Maritime Labor Convention.